An integrated model of adolescent alcohol consumption: Examining affect, motivation, and cognition

Alcohol misuse is the biggest risk factor for death, ill-health, and disability among 15-49-year-olds in the UK. Worryingly, then, 44% of adolescents in Europe aged 15-19 years consume alcohol, and heavy episodic ("binge") drinking is more prevalent among this age range than the general adult population (WHO, 2018). Even more concerning is the link between the age of alcohol initiation and dependency in adulthood; studies show that individuals who begin drinking at 14 years of age or earlier are four times more likely to become alcohol-dependent relative to those who started drinking at 20 years or later (Buchmann et al., 2009; see Spear, 2016). Understanding the determinants of adolescent alcohol consumption is therefore a public health priority.

Current research suggests that alcohol misuse is caused by various cognitive and motivational mechanisms. The dual process model of addiction (see Weirs et al., 2007; Fleming & Bartholow, 2014) suggests that alcohol misuse develops when repeat exposure to the rewarding effects of alcohol causes the impulsive (automatic) system to become hyper-sensitive and compromise the reflective (controlled) system. In line with this theory, motivational processes such as the 'wanting' of alcohol predicts the frequency of alcohol use and cognitive processes such as greater attention towards alcohol-related cues and lower inability to withhold impulsive actions are associated with heightened consumption. Nevertheless, research tends to largely overlook the affective processes (e.g., 'liking'), despite them being proposed as an important underlying driver of other addictive behaviours. Moreover, such research also studies these mechanisms in isolation from one another discarding the possible inter-relationships and (co-) dependencies between them which would advance our understanding of the psychological processes that influence adolescent drinking behaviour.

Bridging these gaps in the literature, my PhD. project aims to develop an integrated model of the affective, motivational, and cognitive processes that predict individual differences in adolescent alcohol consumption.

Aim 1: To investigate the relative influence of alcohol-related affect, motivation and cognition on adolescent alcohol consumption and elucidate inter-relationships and (co-) dependencies between them.

Objective 1: An extensive systematic literature review and meta-analysis will compile current evidence from behavioural and neuroimaging studies to identify the affective, motivational, and cognitive processes that influence adolescent alcohol consumption.

Objective 2: In a first large-scale behavioural study (Study 1, n = ~300) the relative influence of each of these processes will be examined in predicting adolescent alcohol consumption and their co-dependencies will be assessed using advanced path analyses (i.e., moderating, and mediating pathways).

Aim 2: To identify specific brain network connections associated with alcohol-specific affective, motivational, and cognitive processes and assess how these predict adolescent alcohol consumption.

Objective 3: In a large-scale fMRI (Study 2) study, the neural processes underpinning reliable affective, motivational, and cognitive processes will be identified and advanced statistical analysis (behavioural causal dynamic modelling) will assess how they independently and collectively predict adolescent alcohol consumption.

This research will provide robust evidence for the psychological processes underpinning alcohol consumption in adolescence. This will reveal important protective and risk factors for problematic alcohol consumption in this sensitive developmental period that can be used to inform public policy and in the development of tailored interventions to reduce alcohol-related harms.